Geolocation tracking of extensive livestock systems

The consortium will develop an ear tag mounted geolocation tracking and monitoring device to catalyse

improvements in production efficiency of sheep farming through reduced losses achieved due to early health

interventions. The solution, aimed at extensive livestock systems, will enable producers in challenging physical

environments to optimise their labour and equipment resources.